Home Heat Insight Project

Lo Works is on a mission to change how homes are heated. Ensuring that everyone can afford to have a warm home and without burning fossil fuels.

This starts with the digitization of heating systems, creating a new product, the Radiant Heat Bank which makes best use of intermittent renewables. Allowing customers to reduce carbon without sacrifice, designing for an abundant energy future.

Key features of the Radiant Heat Bank include:

* **Affordability**: Designed to be the most cost-effective solution for reducing heating costs.
* **Sustainability**: Utilises renewable energy sources, significantly lowering environmental impact.
* **User-Friendly**: Simple installation process, allowing gradual investment over time and no need for outdoor space.

The trial will explore key aspects of user needs and product functionality to refine the Radiant Heat Bank. This includes evaluating user comfort, assessing installation preferences and understanding cost considerations such as upfront investment versus long-term savings. These insights will inform the design and ensure the product meets consumer expectations for comfort, cost-efficiency, and ease of use.